The Feasibility of Implementing Chiron AI to Manage Long-Term Conditions in NHS Primary and Secondary Care Systems

Long-term health conditions (LTCs) like fibromyalgia, heart disease, cancer, and diabetes affect up to 5 in 10 people in the UK. These conditions lead to more than half of all GP appointments and cost the NHS 70% of its total budget. This puts lots of pressure on healthcare services. But cutting-edge digital technology could help patients manage their conditions, improve their health, reduce the number of appointments they need, and lower treatment costs.

Chiron is an artificial intelligence (AI) powered platform that helps people manage LTCs. It guides users to make lifestyle changes like eating better, exercising, and improving mental health, while also tracking the effects of their medicines. What makes Chiron different is that it adjusts its advice based on each person's health. It monitors their health over time and automatically updates its recommendations to keep user's on track. Chiron works alongside the care from doctors or specialists but doesn't require extra time from them. It could help reduce healthcare costs, free up staff, and improve patient health.

Before we can fully test how well Chiron works to improve people's health and reduce healthcare costs, we first need to check if it can be used safely and easily in real NHS systems. This is called feasibility testing, and it's the purpose of this project. We will test how well Chiron fits into the UK's healthcare systems by:

* Looking at how long-term conditions (like diabetes) are treated in the NHS and see where Chiron could fit in.
* Test how well Chiron connects with NHS computer systems (like patient records and the NHS app).
* Ask patients and healthcare staff how they feel about using AI in healthcare - do they trust it, is it safe, and do they think it will help?
* Explore whether healthcare professionals think Chiron could save the NHS time and money.
* Running a real-world 12-week test with NHS teams to see if Chiron can feasibly be used by patients and doctors. This won't conclude if Chiron improves health, but if it works as planned. To begin with, we will just test Chiron in one type of LTC (fibromyalgia).

We will collect data through the Chiron AI app, through interviews, and surveys. This will help us plan the best way to integrate Chiron into the NHS, and test its benefits in future studies. It is the next step towards showing how Chiron could support patients and the NHS.